Development of tool to assess the costs and benefits of the introduction of POC Chlamydia tests

The objective of this project is to develop a new cost effectiveness tool (the 'tool'), which can be used by health commissioners and providers to assess the costs and benefits of introducing the point-of-care (POC) Chlamydia Rapid Test. Developing this tool will require: (1) the development of an appropriate dynamic mathematical model (the 'model') that captures the dynamics of Chlamydia transmission; (2) the collection of information on both: (a) behaviour of tested individuals in different settings to refine and test the proposed model and (b) changes in care pathways and associated costs and savings by using the POC Chlamydia Rapid Test. The tool will allow health commissioners and providers to populate the model with location specific data to generate outputs specific to a single clinic, health authority or regions.